Manchester Metropolitan University and Nuffield Health

To adopt a stratified medicine approach to developing personalised preventative and/or treatment interventions based on psychometrics personality to improve the health outcomes of clients.